Nucleotide Nutrition's innovation chalenge

Nucleotide Nutrition (NNL) pioneers nucleotide based food products, derived from yeast. Our nucleotide nutritional formula, Nutri-tide, is combined with other nutrients in two food supplement (FS) brands for gut health (IntestAid IB) and Immune health (NuCell IM). Both products clinically tested, and are commercially available, with IntestAid IB is sold through Boots.In 2012 pilot studies showed that higher doses of Nutri-tide gave exceptional results for elite athletes. This has lead to a 3 year research project at the Liverpool JM Uni. A new market opportunity presents itself; the sports market, for our existing FS products. Plus, a new high dose product, for the Elite sports market.The challenges facing NNL are:• Athletes' are reserved about trying 'untested' new products• Ingredients are new to this market• ways of broadcasting research and claims are restricted• Manufacturer unknown in this market• Need sales before NNL can afford celebrity HFL Sports Science Ltd are ideally suited to help us overcome these challenges:• Advice on drugs testing of products • Batch testing of products for prohibited substances allowing athletes to make an imformed choice• Use of Informed-Sport website to list tested products. This website recognised by internationally sports bodies and actively used by athletes and trainers to review tested products• Informed sport logo can be used on product labels, enabling 'brand' recognition by elite athletes and professionals.